Remote sensing of exoplanetary atmospheres using high-resolution spectroscopy

My research project involves remote sensing of exoplanetary atmospheres using high-resolution spectroscopy with ground-based telescopes. As part of the Exoplanetary Atmospheres Group at the Institute of Astronomy, I am developing methods to correct for the time variability of the earth's atmosphere to accurately extract the weak planetary signal. The methods developed will help characterise atmospheric compositions of exoplanets, particularly of hot Jupiters, which are giant planets orbiting very close to their host stars.